Aston University And Aquarius Action Projects

To develop management processes and culture for effective communication with commissioning bodies to secure new service development opportunities through introduction of effective tender responses.